BreatHE IN: Building Healthier Environments Indoors Network

BreatHE IN will generate 1) a network to champion Healthier Environments and increase public awareness about the benefits of strengthening this research area; 2) a holistic, cross-disciplinary framework to transfer knowledge across academia, industry and the public sector; 3) a hub to fund and promote innovative ideas in this new area of research.
More than 1.5 M new homes are to be built in the next five years in the UK, where 80% of the UK housing stock is more than 40 years old. The COVID-19 pandemic brought awareness on the presence of airborne pollutants and pathogens - particularly in indoor environments. The popularisation of sensors and filters highlighted the importance of air quality within built environments and the need for appropriate ventilation. However, four years later, and despite relevant technological advances, there is still a need for comprehensive methodologies and tools to implement the lessons learned in construction practice. It is crucial to incorporate health considerations in the new wave of building and retrofitting.
BI will promote high-risk/high-reward interdisciplinary research. The network will develop roundtables and sandpits and offer participants the possibility to apply for pump-priming funding to develop pilot or proof of concept studies. The Network will make particular emphasis in building a legacy. We will set up a mentorship scheme and allocate funds for bursaries for early career researchers and those in underrepresented groups to train the new generation of researchers in the field. We will facilitate and foster the co-creation of long-term collaborations and research proposals.
BI’s approach puts the building environment in the centre to cut through disciplinary barriers. We will promote and fund research directed to further our understanding and improve the air quality and thermal comfort of indoor environments and to reduce or suppress the spread of pollutants and airborne pathogens. BI is also interested in strategies to co-deliver high air quality standards and energy efficiency. Finally, we also want to understand how these aspects can affect (and improve) the life and mental health of the building’s occupants and users.